'English Catholic Exile on the Iberian Peninsula: A Study of the Library of The English College at Lisbon, c. 1622-1800.'

To understand the origins and development of the library of the English College at Lisbon, and its relationship with local institutions in Portugal and the wider Iberian Peninsula, as well as its connections to larger trends in European intellectual spheres, through a close examination of extant books and archival materials located at Ushaw College, Durham. The project will situate the collection within a broader transnational network, reintegrating the peripheries of global Catholic reform with activities in its centres.